Protecting yield potential of wheat

Technical abstract
Biotic stresses lower crop productivity. In the UK, when the wheat crop is infected by pathogens, the ensuing diseases reduce grain yield and quality, and sometimes compromise grain safety. Also, when wheat crops experience biotic stress the plants fail to use all the fertilizer applied and these residues may cause environmental pollution. In this project following careful consideration, only two fungal pathogens of the highest importance to European agriculture and the UK economy will be studied. The diseases caused are Septoria tritici blotch (STB) and Fusarium ear blight (FEB, also known as head scab disease). Fusarium infections contaminate the grain with several trichothecene mycotoxins and often making the harvest unsafe for human food, animal feed and fermentation. Strict legislation is now in place to minimise these mycotoxin risks.

In this project we will determine the mechanisms which permit successful Septoria and Fusarium infections and disease formation. We envisage a cornerstone to these studies will be the exploration of detailed infection time courses in wheat leaves and specific floral tissues by next generation RNA sequencing. To investigate fungal gene function we will deploy forward and reverse genetic techniques that we have optimised for both pathogens. In addition, a virus vector system will be developed and refined for the transient over-expression of small fungal proteins and for virus induced gene silencing of candidate wheat gene sequences of interest.